Public accountability to residents in contractual urban redevelopment (PARCOUR)

Contracts, deeds, by-laws and other regulatory instruments are used as planning tools to regulate actors (from the public, private and civil sectors) involved in the regeneration of previously developed land. PARCOUR argues that contractual relationships create a specific form of governance that have important implications for the democratic legitimacy of projects for Sustainable Urban Development (SUD). More specifically by studying diverse planning tools in Brazil, UK and the Netherlands, PARCOUR will engage in the comparative evaluation of public accountability in relation to residents. It is also important to acknowledge that both the realisation of the public interest through the use of these planning tools and the accountability of the public sector in contractual processes are under researched. This topic is relevant to section 3.2.3 of the Call on "Governance and Democracy", specifically to the "Poverty, inequality and vulnerability" section in answering "How governance decisions on the urban environment interact with land, property markets, rights, and the private sector. And the extent to which planning tools take account of these interactions."

The main outcome of PARCOUR will be the clear evaluation of public accountability, and clear definition of public interest, focusing on dissemination of this knowledge among public authorities with interactive research. The project has 3 phases: 1) Desk research: Understanding different ways in which the public interest is constructed and operationalised in diverse contexts; 2) Field work and analysis: Testing the legitimacy of the planning tools that are able to implement actions for the public interest; 3) Dissemination: Distributing the results to academy and practice.

Potential impact
PARCOUR will fill knowledge and practice gaps in the field of urban regeneration projects with private sector involvement in terms of the role of public accountability and public interest for SUD. The focus on contractual relationships sheds light on this field, which has not been explored in a comparative manner. The impact of the project will be of value not only in the regeneration field but also through its exploration and analysis of the practice of complex governance structures. The use of a comparative perspective will further strengthen the contribution of the project by allowing us to gain a better understanding of what is peculiar to each country while revealing what transcends these peculiarities in our increasingly global world where actors, particularly private developers, often operate across continents.
Expected beneficiaries: academics and public policy makers. PARCOUR will reveal the main challenges of protecting the public interest in such projects and disseminate the results to relevant policy and decision making communities, who, otherwise, lack access to such comprehensive evaluations. Moreover, some of the potential beneficiaries will be involved in the research via the PABs. Through PABs we aim to find pathways to a wider range of organisations and actors that are influential in decision making processes. The results will be communicated in the form of regular newsletters, social media and planned publications. Finally, though indirectly, residents of regeneration areas will also profit from the results of this project. The research results will be regularly reported to the participating funding agencies.